University of Nottingham and Aqsorption Limited KTP 24_25 R3

To transfer and embed know-how in surface chemistry and nano materials to design and develop an ammonia based process that creates high purity hydrogen at high pressure with the aim of displacing heavy and other fossil fuel sources. A key focus area is marine gas oil replacement.